The University of Manchester and Barrnon Limited

To design, develop and embed advanced electrical and mechanical control systems to commercialise a buoyancy system to compensate for varying loads and stresses on a floating hydrospider workstation